BioScan: Subsea structure condition intelligence for predictive offshore renewables O&M

The build-up of marine organisms, known as biofouling, on subsea structures presents a significant challenge for the global Offshore Renewable Energy (ORE) industry. This accumulation increases hydrodynamic loads, potentially compromising structural integrity and mooring systems, ultimately hindering device performance and inflating the already complex costs of offshore inspection and maintenance. This issue takes on heightened importance for pioneering large-scale floating offshore wind projects, particularly the planned Celtic Sea development off the coast of South West Wales, where extensive underwater foundations and mooring systems are especially vulnerable.

To meet this critical need, PEBL CIC is developing BioScan, an innovative, structure-mounted imaging solution designed to deliver continuous intelligence on subsea conditions. This technology holds particular significance for SW Wales as it transitions into a key hub for this ambitious floating wind project. Unlike costly and infrequent inspections by ROVs or divers, BioScan is designed for deployment directly onto ORE subsea structures, foundations, or mooring lines using a magnetic and mechanical clamping system. It integrates underwater imaging with machine vision, onboard data processing and subsea-to-cloud data transmission capabilities.

To further enhance its predictive power, PEBL CIC is collaborating with OceanOS. Data gathered by the BioScan hardware will be combined with OceanOS's advanced foundation model, which leverages vast amounts of public oceanographic data. This synergy enables superior real-time analysis and forecasting -- with an initial focus on tracking and predicting biofouling accumulation.

By offering continuous, data-driven insights powered by this collaboration, BioScan empowers ORE operators with the information needed for truly predictive Operations & Maintenance (O&M). This proactive approach is crucial for managing the unique structural and operational challenges of floating wind installations. Optimising maintenance schedules based on accurate, real-time condition forecasts helps maintain peak performance, ensures asset integrity, and crucially reduces operational expenditure. Enhancing the efficiency and cost-effectiveness of vital projects like the Celtic Sea development through technologies such as BioScan is essential for Wales to successfully scale up its clean energy generation and achieve its ambitious Net Zero commitments.